Integrated whole genome sequencing into care for patients with liver tumours

This project aims to improve the clinical care of patients with liver tumours. By developing state-of-the-art tools that integrate genetic, radiology and pathology information we expect to improve the diagnosis and characterisation of tumours, and inform the selection of therapeutic options. This has the potential to improve clinical outcomes for the patient and reduce costs for the healthcare system.

Liver surgery is the treatment of choice for curing liver tumours. However, surgery has inherent risks which are exacerbated if liver health is already compromised. This is of particular concern with the rising prevalence of obesity-linked chronic liver disease and more aggressive pre-operative chemotherapy.

A major opportunity for improving diagnosis and treatment of liver tumours is better characterisation of tumour tissue, liver health and patient physiology. While there have been huge scientific and technical innovations in the understanding of liver and cancer biology, the translation of these developments to bedside care to improve health outcomes for cancer patients has been limited.

Perspectum span out of the University of Oxford to commercialise novel MRI technology for diagnosing liver disease. In this project, Perspectum will collaborate with leading experts at the University of Oxford and Hampshire Hospitals NHS Foundation Trust (HHFT) to deliver this project.

Initially, we will establish the analytical validity and clinical validity of either whole tissue or single cell whole genome sequencing (WGS). We will then begin a prospective study, in which patients can be included, as part of their standard package of care. With this consent Perspectum will provide a detailed consolidated and actionable report containing quantitative MRI imaging, digital pathology and WGS. This report will then be provided to the physician to assess the value of these additional metrics and whether they would have influenced the physician in determining the most appropriate treatment pathway for the patient.

This project will develop a combined WGS, digital pathology and imaging approach to understanding primary and secondary liver tumours in patients with suspected liver cancer. Combining advanced imaging, pathology and WGS is something not currently done in clinical practice. By utilising this integrated approach, we hope to demonstrate measurable improvement in clinical outcomes and substantial benefits for healthcare systems.